Breaking Barriers to Bethesda and Blaenau Being net zero

The 3-month project will be led by Gwynedd Council, together with Energy Local, who develop local energy markets and Community Energy Wales, which promotes community energy across Wales. The project will work closely with two community partners, Partneriaeth Ogwen and Cwmni Bro Ffestiniog, to:

* Develop innovative business models to derisk the development of new local energy markets and community heating markets linked to renewables in the communities of Blaenau Ffestiniog and Bethesda in North Wales. This work will attract public & private financing finance and benefit local businesses and households who can purchase low-cost clean power and heat.
* Development of a business plan to extend and develop a network for Bikes, e-bikes, community electric vehicles and charging points for cars and buses. This network will improve access to work and education spaces and increase income to renewables providers via charging both local and tourist vehicles.
* Liaise with the Welsh Government and Transport for Wales (TfW) to charnge e-buses from local renewables and to support the innovative business models for community renewables and heat.
* Develop a business plan to develop digital services using a smart data platform powered by the Internet of Things (IoT) with the potential for a Welsh-wide company to collect smart meter data..
* Community engagement and sensitisation on the potential for new renewables, particularly wind and map development of potential new sites for renewable infrastructure.
* Develop a plan to increase the capacity of local educational establishments to develop local renewable projects.

The project will provide innovative business models to finance new renewables infrastructure using novel local energy markets as a long-term revenue generator to overcome financing barriers. It will develop a plan to coordinate heat, transport and power to maximise the benefits and support the local economy whilst decarbonising, meeting net-zero targets and developing local skills and capacity to accelerate projects. The potential and benefits will also be clearly communicated to communities to sustain buy-in. The final project report will include future plans, next steps, costings, roles and responsibilities.